Realtime Predictive Analysis Engine

Odimax is data analysis company working on big data visualisation and predictive analysis space. We are working on developing a realtime analytics engine which will help us deliver solutions like real time transport management, Health care improvements a